Performing the Jewish Archive

The manifold catastrophes of the 20th century have torn holes in the cultural fabric of Europe. This project's overarching objective is to re-knit certain threads across those gaps by bringing recently rediscovered musical, theatrical and literary works by Jewish artists back to the attention of scholars and the public. Scholarly outputs will include monographs, journal articles and critical editions, and the project will have wider impact through an interactive web resource, educational projects, and performances at five international cultural festivals.

Our scholarly work and artistic practice will engage with three types of 'Jewish archives': a) the works themselves, often providing information on the complexities of the context in which they were created; b) traditional archival documentation; c) ethnographic archives (oral history and testimony) providing historical information and illuminating the meaning of events for past and present generations. Rather than privileging any type of archive as 'text' and others as 'context,' we consider all three as co-texts mutually illuminating each other. All are equally valuable aspects of our investigation.

Some of these archives are at risk, giving our work special urgency. While new archives open or are discovered in some parts of the world, the fragile memories of elderly survivors are fast disappearing, and family archives are disposed of or deteriorate. Working alongside partner organisations (performers, educators, museums, libraries, archives and policy-makers) in the UK, US, Central Europe, South Africa and Australia, we will follow existing leads to seek out new archives, and help preserve those that have recently come to light.

Our multi-disciplinary team brings research expertise allowing us to focus on the period c.1880-c.1950, the most intense period of Jewish displacement in the modern era. Our case studies include recently recovered theatrical manuscripts from the Terezin Ghetto near Prague, musical works from Eastern Europe uncovered in private collections in Australia, South Africa and England, and literary accounts of survivor experiences written immediately after the Holocaust. Via these case studies of Jewish artistic creation in diverse situations of internment, exile or migration, we will illuminate more broadly the role of art in one of the paradigmatic experiences of the modern age: displacement. When do artists use creative works to represent the rupture of displacement, and when do music, theatre and literature create continuity with their former lives, or a bridge between the old life and the new?

Our co-textual performances create a relationship between past and present, not only by drawing upon on all three types of archives (for example, by interspersing scenes from a rediscovered play with narrated survivor testimony against a backdrop of projected archival images), but by engaging explicitly with the multiple possible meanings of these artefacts from the past, both for their original audiences and ourselves. The performances foreground ways in which that past may live on in our present and future - in a very real sense, 'thinking forward through the past'. Audience response testing, developed during the project, will help us determine how successful we are in generating audience engagement in the present.

We will attract audiences from widely diverse constituencies by featuring world-leading practitioners such as the Nash Ensemble alongside amateur and student performers, and by staging performances in historically significant venues such as the Terezin Memorial (the site of the former WWII Jewish Ghetto) and Clifford's Tower in York (the site of a 12th-century pogrom).

We will perpetuate engagement with these archives by encouraging arts practitioners, policy-makers and cultural event programmers to engage with them, and through educational projects in which participants create their own performances based on archival co-texts.

Potential impact
Performers:
Through our five festivals and workshops we will work with c.250 amateur and student performers. The number of performers will vary, from c.15 at the Royal Northern College of Music to as many as 40 in Cape Town and nearby Stellenbosch. Each will perform in at least one concert, sometimes alongside world-leading professionals (e.g. The Nash Ensemble, Goldner String Quartet). We will challenge performers to rethink their approach to performance, especially when engaging with materials pertaining to archives.

Composers:
At least 21 young composers, recruited via our partner institutions, will benefit from workshops aligned with our performance festivals. We will foster deeper understanding of the connections between archival co-texts and new compositions. The workshops are based on a pilot scheme developed by Muir, Fligg and Prof Adam Gorb (Head of Composition at RNCM) in 2014. Future compositions will be performed during our conferences and festivals.

Young professional film-makers:
Our video crew (two at any one time, six in total) will benefit from exploring aspects of Jewish culture that otherwise may have remained unknown to them, and which they can explore in their future work for their own greater impact.

Archive, museum and library professionals:
In collaboration with at least 12 archives, museums and libraries, and influencing at least 20-25 individual professionals in this field, we will encourage new ways of engaging with archival and related collections. We will offer theoretical and practical advice regarding archival reanimation, helping professionals increase public engagement.

Community and school groups:
We will benefit at least 120 school children and 80 adults in community and school projects, introducing them to more nuanced understandings of the relationships between the past, present and future, through the performance of archives and co-production of performance outcomes at events such as Holocaust Memorial Day commemorations. We will work with children and educators from around 12 schools via organisations like the Anne Frank Trust and South African Holocaust and Genocide Foundation, and with community groups like Sinai Synagogue Leeds, Blah Blah Blah Youth Theatre and the Holocaust Survivors Friendship Association.

Cultural event organisers:
In our collaborations with those who organise events professionally (ultimately totalling at least 10 organisations around the world), we will influence future programming decisions and strategies pertaining to the exploitation of archives for performance purposes. We will supply them with the anonymised audience response testing methods we develop, and our results.

Arts policy-makers, funders & politicians:
We aim for impact on public policy at the highest levels nationally and internationally. We will engage with an Arts Council representative, and make submissions to two parliamentary groups, plus the Prime Minister's Holocaust Commission. Via our partner network, we will seek similar opportunities in other countries.

Public arts audiences:
c.8,000-10,000 people will benefit from high-quality performances in prestigious and popular venues (5 festivals x 5 performances/festival x 400 average attendance). The potential variety of performances (choral, chamber, orchestral, comedy, historical drama, cabaret) will maximise impact. Audiences will expand their knowledge of repertoire, enhance understanding of archival co-texts, and rethink received notions of Jewish culture.

Website users:
The website audience is potentially huge. The resource will be promoted and added to by our partner organisations, giving it a truly global reach. Users will benefit by being able to engage with our outcomes in a visually appealing way, finding links between co-textual sources, participating in online debates, and viewing academic symposium/conference presentations.